University of Dundee and Pelamis Wave Power Limited

To research and design concrete technologies suitable for construction in offshore wave power generation applications.
To implement and operate performance of offshore wave energy machine production techniques utilizing concrete as the major material